Understanding the Training of Neural Nets to Solve PDEs

Recently, there has been a surge of literature on guaranteed training of various kinds of
neural nets. This quest for the foundations of deep learning is revealing hitherto unexplored
regimes of mathematics - and holds the promise of making future A.I. technologies much
less arbitrary than they are now. The advisers of this project have recently figured out
(GJM24) a new pathway to such proofs for training neural nets of arbitrary size and data
while being trained via standard losses. A part of this Ph.D. project will aim to unravel the
possibility of such mechanisms of guaranteed training for the novel setups being developed
for scientific-Machine-Learning - a critical part of which is to be able to solve differential
equations using neural nets.
In works like (MR24) the advisers of this project have also initiated a way to discover
necessary architectural properties of the nets involved in the DeepONet setup of solving
differential equations so that low error predictors can at all exist. The PhD student will begin
his research by exploring how these ideas can be translated to discover similar requirements
for performance in the many other ways (CLL) that exist of leveraging neural nets for solving
differential equations.
References:
[GJM24] "Global Convergence of SGD For Logistic Loss on Two Layer Neural Nets", Pulkit
Gopalani, Samyak Jha and Anirbit Mukherjee, Transactions on Machine Learning Research.
[MR24] "Size Lowerbounds for Deep Operator Networks" Anirbit Mukherjee and Amartya
Roy Transactions on Machine Learning Research.
[CLL] ETH CAM Lab Lectures. Deep learning in scientific computing 2023. https://youtube.
com/playlist?list=PLJkYEExhe7rYY5HjpIJbgo-tDZ3bIAqAm&feature=shared